Developing 3D-printable Biopolymer-based Composite Materials with Tailored Structure and Properties

This PhD position is under a five-year fellowship programme supported by the EPSRC to develop 3D-printable biopolymer-based composite materials with tailored structures, properties and functionality for demanding applications. For this, the student will be focus on the chemical and physical modification of biopolymers, formulation development, and the design of the 3D-printing process. He/she will learn abundant skills in technical aspects such as polymer chemistry, polymer engineering, nanocomposites, and advanced materials characterisation. This PhD project clearly aligns with EPSRC research areas such as materials, materials engineering - composites, manufacturing technologies, and biomaterials and tissue engineering.